Geometric flows and special holonomy

Special holonomy is a central topic within Geometry, since it currently provides the only non-trivial mechanism for constructing compact spaces which are Ricci-flat. Such spaces go back to the beginnings of the study of curved spaces (Riemannian geometry) and provide analogues of solutions to Einstein's equations from General Relativity. The study of special holonomy has connections to many areas of mathematics, so work in this area has the potential to have wide impact to a diverse range of researchers.

For each of the exceptional holonomies, G2 and Spin(7), there is only one known method to find such spaces, due to Dominic Joyce, which is an elliptic "small perturbation" technique. Though this method is very powerful, it is quite limited as finding initial geometries to apply the technique to is difficult. A possible approach is to use geometric flows to study exceptional holonomy, which have proven to be powerful tools in Riemannian geometry. Robert Bryant proposed a geometric flow approach to study the existence problem for exceptional holonomy in the G2 setting, which continues to receive significant attention. In the Spin(7) case, a flow has recently been introduced by Shubham Dwivedi.

The focus of the project is to study this Spin(7) flow, beginning in the homogeneous setting, looking at explicit examples, searching for solitons and studying long-time behaviour and singularities. The next aim will be to study dimensional reductions, including 1, 4, 6 or 7 dimensions. The final aim will be to make progress on flows in 6 and 7-dimensions.

This flow is only recently introduced and has not been studied using homogeneous methods or dimensional reduction so the work in this project is entirely novel in its conception and methodology. The link to flows in dimensions 4, 6 and 7 is particularly interesting.

This project falls within the EPSRC Geometry and Topology research area. No companies or collaborators are currently involved in the project.